The University of Huddersfield and Puratos Limited KTP 24_25 R3

To develop mathematical models that predict effects of dietary fibre ingredients and mixtures on bread quality. This will allow us to design complex bread improver formulations faster and more effectively, using a broader range of healthy natural fibre ingredients to deliver superior bread nutrition and quality.